Engaged Smart Transport (EST)

Engaged Smart Transport (EST) will create and demonstrate a transferable end-to-end congestion management service which: combines a range of interventions (from real-time Intelligent Transport Systems to long-term behavioural change strategies); acts preventively in anticipation of congestion; uses existing infrastructure; and is responsive to local environmental and behavioural specifics.

The project will develop a service and supporting toolkit that draws on a unique combination of big data analytics, multiple data sources from a sensor-rich environment, and ongoing collaboration between citizens, local authorities, leading researchers and technology providers. EST’s service-based approach to congestion management represents a fundamental departure from traditional ways of thinking about mobility management in a city and the disjointed approach to the data capture, analysis, strategy and intervention that is currently prevalent.